Clinical Multi-omic Solutions for Rare Diseases

"Clinical Multi-omic Solutions for Rare Disease" is a partnership between UCL Institute for Child Health and Congenica to create clinical multi-omic tools and technologies in orphan disease to accelerate understanding of these diseases, improve diagnostic yield and enable the acceleration of new precision treatment development.